PLASENSE - Printed sensors for the diagnosis and management of diabetes

We propose to investigate the feasibility of producing high resolution lithographic electrodes and printed active material gas sensors on polymer substrates using ink-jet and aerosol jet techniques for the detection of compounds (VOCs) in exhaled breath associated with the diagnosis and management of diabetes. Nanomaterial mixtures will be carefully formulated and deposited onto plastic substrates and subsequently modified to selectively detect VOCs. The printed gas sensors will be then excited using Applied Nanodetectors new patented innovative UV excitation technique and then exposed to test gases mixtures to optimize the sensor performance.The feasibility of making low cost gas sensors on plastic substrates for a diabetes breath test is novel and innovative. The main objectives are A) to design, fabricate and test a pre-industrial evaluation test sensor array on a range of plastic substrates to be used as a breath test for diabetes. B) explore the deposition of sensitised nanomaterial deposition system for active area coatings. C) Evaluate suitability for a range of gases for monitoring of diabetes (VOC’s) and benchmark performance against existing Si based technology.